Mathematical modelling of radiotherapy cancer treatments

This project is concerned with radiation therapy for treating cancerous tumours. The first type of radiation treatment this project will consider is brachytherapy. Brachytherapy is a type of radiation treatment consisting of placing sealed, radioactive sources directly into or next to the tumour to be treated. These sources emit radiation which kills the tumour. Brachytherapy is most commonly used to treat cervical cancer, uterine endometrial cancer, prostate cancer, and certain cases of breast cancer. It has proven to be an efficient form of treatment as the radiation dose delivered can be focused on the tumour, and can be quite high, while limiting dose exposure of the surrounding normal tissue. However, a disadvantage of brachytherapy occurs when the tumour is close to a critical organ. In this instance, the radiation emitted from the sources may damage these critical organs, which could cause further health problems and complications. A challenge lies in positioning the sources such that the tumour is exposed to the required amount of radiation to kill it, but the critical organ is not exposed to excessive toxicity.

This is one of the challenges this project would like to address. The aim of this work is to develop a numerical model which will determine the optimal placements of these radioactive sources such that the damage on the critical organs and surrounding tissue is minimal, but the dose on the tumour is still high enough to eradicate it. This problem is formulated as a PDE constrained optimisation problem. The numerical implementation of the forward model PDE will be done using the Finite Element Method. The aim is for this model to incorporate real patient CT scans to obtain life-like model parameters and realistic problem domains.

The main mathematical areas this project would span are partial differential equations (PDEs), specifically, looking at the radiation transport equation and evolving surface PDEs, inverse problems and PDE constrained optimisation, data assimilation, and the finite element method.
My hope is that in the future a sophisticated model could be created from this work which would aid clinicians in treatment planning. This would allow clinicians to create personalised treatment plans for patients based on their own medical scans, which are mathematically proven to be the most efficacious.

This research is funded through the UKRI ESPRC. This research is in health science, particularly from a medical physics approach which the ESPRC has been interested in previously.

Potential impact
Combining specialised modelling techniques with complex data analysis in order to deliver prediction with quantified uncertainties lies at the heart of many of the major challenges facing UK industry and society over the next decades. Indeed, the recent Government Office for Science report "Computational Modelling, Technological Futures, 2018" specifies putting the UK at the forefront of the data revolution as one of their Grand Challenges.

The beneficiaries of our research portfolio will include a wide range of UK industrial sectors such as the pharmaceutical industry, risk consultancy, telecommunications and advanced materials, as well as government bodies, including the NHS, the Met Office and the Environment Agency.

Examples of current impactful projects pursued by students and in collaboration with stake-holders include:

- Using machine learning techniques to develop automated assessment of psoriatic arthritis from hand X-Rays, freeing up consultants' time (with the NHS).

- Uncertainty quantification for the Neutron Transport Equation improving nuclear reactor safety (co-funded by Wood).

- Optimising the resilience and self-configuration of communication networks with the help of random graph colouring problems (co-funded by BT).

- Risk quantification of failure cascades on oil platforms by using Bayesian networks to improve safety assessment for certification (co-funded by DNV-GL).

- Krylov regularisation in a Bayesian framework for low-resolution Nuclear Magnetic Resonance to assess properties of porous media for real-time exploration (co-funded by Schlumberger).

- Machine learning methods to untangle oceanographic sound data for a variety of goals in including the protection of wildlife in shipping lanes (with the Department of Physics).

Future committed partners for SAMBa 2.0 are: BT, Syngenta, Schlumberger, DNV GL, Wood, ONS, AstraZeneca, Roche, Diamond Light Source, GKN, NHS, NPL, Environment Agency, Novartis, Cytel, Mango, Moogsoft, Willis Towers Watson.

SAMBa's core mission is to train the next generation of academic and industrial researchers with the breadth and depth of skills necessary to address these challenges. SAMBa's most sustained impact will be through the contributions these researchers make over the longer term of their careers. To set the students up with the skills needed to maximise this impact, SAMBa has developed a bespoke training experience in collaboration with industry, at the heart of its activities. Integrative Think Tanks (ITTs) are week-long workshops in which industrial partners present high-level research challenges to students and academics. All participants work collaboratively to formulate mathematical
models and questions that address the challenges. These outputs are meaningful both to the non-academic partner, and as a mechanism for identifying mathematical topics which are suitable for PhD research. Through the co-ownership of collaboratively developed projects, SAMBa has the capacity to lead industry in capitalising on recent advances in mathematics. ITTs occur twice a year and excel in the process of problem distillation and formulation, resulting in an exemplary environment for developing impactful projects.

SAMBa's impact on the student experience will be profound, with training in a broad range of mathematical areas, in team working, in academic-industrial collaborations, and in developing skills in communicating with specialist and generalist audiences about their research. Experience with current SAMBa students has proven that these skills are highly prized: "The SAMBa approach was a great template for setting up a productive, creative and collaborative atmosphere. The commitment of the students in getting involved with unfamiliar areas of research and applying their experience towards producing solutions was very impressive." - Dr Mike Marsh, Space weather researcher, Met Office.